Exploring the physics of nanoscale 3D ferromagnetic and superconducting materials

The goal of this project is the creation and characterisation of designer quantum metamaterials made to exhibit and enhance the magnetic and superconducting properties of naturally occurring materials as a foundation for emerging quantum technologies. The unique method for fabrication of sub-100nm nanostructures in 3D, developed at Cardiff, will enable the student to replicate quantum and classical behaviours of natural materials but with an additional means to control geometric parameters upon physically important length scales.
This interdisciplinary project will see the student working at the intersection of three themes within the Condensed Matter and Photonics group - magnetism, superconductivity, and photonics - designing and fabricating novel 3D nanostructured lattices coated with ferromagnetic or superconducting materials, and characterisation using state-of-the-art microscopy and cryogenic facilities in the group across Cardiff University. The nanostructured quantum materials studied in this project will be fabricated by systems established within our group (see [1,2]), with feature sizes vastly reduced by novel instrumentation developed at Cardiff. This will allow intricate control of vertex geometry in artificial magnetic lattices, enabling the study of ground state ordering and transport of emergent excitations such as magnetic monopoles and superconducting quantum phase slips [3].